Reusable packaging innovation for the home and personal care market

Bower Collective is on a mission to eliminate plastic waste. We sell Earth's best natural household products in plastic-free and reusable packaging. We launched in January 2020 and have grown rapidly since then, being one of the first UK retailers offering a closed loop reuse and refill system for our home and personal care products. We are forecasting revenues in excess of £300k for our first year. We've been featured in The Times, The Sunday Telegraph, The Independent and on ITV This Morning.

Our project is focused on developing a genuinely innovative reusable packaging system for the home and personal care market. [Our current system][0] is a prototype version using simple dispensers and durable multi-laminate flexible pouches. Our customers empty the pouches into their dispensers at home, then return the empty packaging to us in pre-paid returns envelopes. We wash the packaging and then refill for redistribution into the market.

We know that our overall business model and use of reusable packaging results in a significant reduction in the plastic consumer waste stream coming out of our customers' homes. Take a look at our [Plastic Waste Calculator][1] to see the data we have compiled.

With the funding from this project we will run an extensive human-centred co-creation process to establish the usability, desirability and market uptake of our new reusable packaging system. As we already have a rapidly growing business and highly engaged community of over 25,000 consumers, we are uniquely well placed to do this.

Our objectives from this project are to:

* Co-design a world-leading reusable packaging system with our highly engaged customer base
* Acquire a range of behavioural insights around our products and closed loop reuse and refill system
* Build out physical packaging prototypes and live market test these within our closed loop system

[0]: https://bowercollective.com/pages/reuse-refill
[1]: https://bowercollective.com/pages/waste-calculator